London South Bank University and HR Wallingford Group Limited KTP 23_24 R5

To develop the world's first Tsunami wave train and return flow laboratory generation system, using an innovative physical modelling technology to reproduce multiple wave inundations and return flows.